An innovative cell analytics technology that can increase therapy manufacturing efficiency by 30% and therefore reduce costs for up to 400K UK patients per year

Cytomos is a UK biotechnology SME with a core project team of Lindsay Fraser (CSO, Head of Research/Programme Manager), Gordon Sharp (CTO, Instrument Development), Tom Clayton (Lead System Architect, Firmware/Software Development) and Sevi Giakoumelou (Project and Research Manager, Research Development).

The cost of cell therapy for genetic disorders and rare diseases can be staggering, ranging from £40K to well over £1M, with some treatments continuing for a lifetime. This level of expense can put care out of reach for some populations and has created an immediate and urgent need for more efficient cell and gene therapies to ensure that personalised medicine is not limited by socioeconomic factors. The UK is home to over 12% of the world's clinical trials for cell and gene therapy, and to increase efficiency, the UK's Biomanufacturing Technology Roadmap calls for a 90% reduction in manufacturing costs and an 80% reduction in time by 2030\.

Existing cell therapy manufacturing processes use techniques that do not look directly at the cells during manufacture and thus return limited information. To create more effective analytics, Cytomos is developing technology that looks at the details of an individual cell, using electrical fields to create a label-free, scalable solution with automation potential that could benefit up to 400K UK patients per year, addressing healthcare inequality.

Cytomos' project will increase cell therapy manufacturing efficiency by 30% and reduce patient costs by up to 20%. A streamlined manufacturing process will reduce environmental impact and further improve availability to patients.